Femtosecond laser micro-machining of optical fibre devices

Investigating the use of femtosecond micro-machining to fabricate devices in optical fibres. This includes fibre Bragg gratings in novel fibres using the point by point technique. The technique will also be investigated in its application for distributed fibre sensing.